Elizabeth Taylor: From Child to Adult Star

Voted seventh greatest female screen legend by the American Film Institute, Elizabeth Taylor is widely regarded as one of the major film stars of the twentieth century. Yet while she seems to epitomize the glamour and allure of movie stardom (as something that extends well beyond the boundaries of the films themselves), the intense scrutiny that her off-screen life has received in the press has often had the effect, along with the media's preoccupation with her beauty and changing physical appearance, of deflecting attention away from her achievements as an actress. This project seeks to remedy this neglect by offering the first sustained academic study of Elizabeth Taylor's work in film. In doing so, it will examine the distinctive nature of her performing style and the traditions of acting on which it draws, the ways in which her performance style evolved - along with her star persona - during the course of her career, the creative effects arising from her collaborations with particular directors and stars, the importance of certain films as star vehicles for Taylor, and the contribution made by these and other elements to the formation of her overall star identity. The value of studying Taylor also derives from the fact that she offers a fascinatingly rare instance of a performer who managed to make the successful transition from child to adult star and in researching the complex dynamics underpinning this trajectory, this project aims to shed light on the issues arising from such a process. While advocating the importance of assessing Taylor's film work on its own terms, the study will at the same time consider the often complex and tension-ridden interactions that emerged between her on and off-screen personae and the impact of her broader star and celebrity image on the development and reception of her work. In tackling such areas, this research aims to make a major contribution to our understanding of Elizabeth Taylor's cultural significance as both child and adult star while also demonstrating the value of making performance central to the study of stardom as a whole.